Advanced Inlet Systems Architecture (AISA)

The AISA project advances the development of advanced active inlet systems, primarily focussed on the delivery of a smart, ice protected environmental control system scoop intake and actuated front flap FOD protection system. The project integrates a series of innovative technologies, including; smart controlled electro-thermal ice protection systems, passive acoustic abatement technology and advanced coating technologies, flexible wire harness assemblies and miniaturised connectors. The project also develops a high rate, highly productive manufacturing capability.

The work packages will be developed by GKN Aerospace working in partnership with the University of Nottingham, Trackwise Designs and Axon Cable Ltd.